"Hub and Pod" Anaerobic Digester Waste and Energy Network

This project will look at the feasibility of creating a small scale Anaerobic Digester network, which is a renewable technology that transforms food and other organic wastes into clean, renewable fuel and fertiliser. This can to take advantage of the energy potential within the substantial food waste produced daily by Camden’s businesses and residents. By generating clean energy from food waste, Camden will be able to tackle the stresses to its waste systems as well as provide energy for taxis and buses and where appropriate energy efficient Combined Heat and Power systems which simultanteously generate electrictiy and heat for local buildings. The digestate will then be redistributed back to Camden residents as fertiliser and soil conditioner to ensure there is no waste in the system.